CyNation

CyNation offers some of the most innovative and cutting edge data analytic technology solutions for SMEs. Our offering spans from helping SMEs' technical departments analyse internal and external flow of data to highlighting to the business the risk levels associated with these data. We are in the process of developing a 360 degrees suite of data and business intelligence software and applications that increase business effectiveness, reduce costs and contribute to lower risk levels.